The psychological risk and protective factors of suicidality in mothers with severe mental health difficulties: a mixed method

Suicide is one of the leading causes of death in pregnant women and those who have recently given birth (Oates, 2003; Knight et al, 2015). The 2015 UK and Ireland Confidential Enquiries into Maternal Deaths and Morbidity (based on data from 2009-13) identified that 1 in 7 women died by suicide and that almost a quarter (23%) of maternal women occurring between six weeks and one year after pregnancy were from mental health related causes. However, the profile of women who die from suicide differs from the profiles for men and non-childbearing women, because these women prefer violent means (e.g. hanging), are older, free from social adversity and mothers' severe maternal mental illness develops quickly after childbirth (Oates, 2003). Although perinatal suicidality is a significant public health concern (Tabb et al, 2013), surprisingly few studies have examined the maternal experiences and beliefs related to suicidality (ideation and behaviours). Whilst almost 50% of the women who died by suicide had a diagnosis of recurrent depressive disorder (Knight et al, 2015), the psychological risk and protective factors involved in perinatal suicidality remain poorly understood. In a qualitative study, Tabb and colleagues (2013) noted that changes in mood symptoms, stress and coping, mental health service use and perinatal experiences (including hormonal changes and birth trauma) were reported by their sample of 14 women with suicidal ideation. The role of psychological factors (including emotion regulation and coping) in suicidality has been demonstrated (e.g. Rajappa et al, 2012) but their influence has not yet been examined in perinatal suicidality. Having a child is considered a protective factors (Tabb et al, 2013) but it does not protect some mothers.
This mixed methods project will recruit mothers with severe mental illness, their family members, and clinical staff from an inpatient psychiatric Mother and Baby Unit. Following consultation and liaison with the project's Patient and Public Involvement (PPI) advisory group, Study 1 will use qualitative methods (grounded theory) to investigate the experiences of maternal mental illness in relation to possible risk (diagnosis, attachment) and protective factors (e.g. the baby or other children and family) in mothers admitted to a Mother and Baby Unit (MBU) and how these link with suicidal ideation and behaviours. Study 2 will also use qualitative methods (thematic analysis) to investigate staff experiences of patient suicide and suicidal behaviours (including their experiences of suicide prevention). Study 3 will use a psychological 'autopsy' methodology to examine in detail the psychological factors influencing mothers' suicide attempts drawing on clinical records and staff, patient and relative interviews to develop an explanation of this behaviour. These studies will inform Study 4 which will collate a large dataset to investigate key psychological predictors, using regression modelling, to validate a model of suicidal behaviours by mothers with severe mental illness.
This novel research area will make a substantial theoretical and clinically relevant contribution to understanding the mechanisms underpinning suicidal behaviours. Drawing on PPI consultations alongside NHS patient and staff experiences, this study has clear clinical applications by enhancing current risk assessments and informing the content of psychological interventions for mothers presenting with suicide risk in inpatient perinatal psychiatric settings. The outcomes, applicable to nurses, psychiatrists and psychologists in the perinatal field, have the potential to inform NICE guidelines on maternal mental health.